The connectomics of Alzheimer's risk: characterising brain temporal network dynamics in young adults at increased genetic risk for late-onset Alzhe

Using advanced imaging and novel mathematical approaches, we will identify spatio-temporal brain networks that show altered dynamics in young adults with genetic risk for Alzheimer's disease. The PhD will provide grounding in network neuroscience - an evolving field using network theories to study the brain across multiple scales and modalities.

To reduce the burden of cognitive decline in neurodegeneration, a key challenge is to understand genetic influences on brain functions at the preclinical stage. This PhD focuses on the strongest genetic risk factor for Alzheimer's disease: the 4 allele of the APOE gene. We will establish, decades before the onset of clinical symptoms, whether young APOE-4 carriers show selective changes in brain network dynamics compared to non-carriers. Novel findings of network alternations in young APOE-4 carriers could help develop preventative interventions in early life.